Paradigm Drilling Services Limited - the development of a novel rotary well tractor capable of operating both within well liners and fresh borehole environments. To extend the reach and effectiveness of ERD wells

Horizontal drilling of reservoir rock increases oil and gas production and has become more
common as a result. Techniques are being used to extend the area of coverage that can be
achieved from a single location, enabling bypassed or small deposits to be accessed which are
beyond the reach of conventional drilling. Most wells are completed using the weight of
tubulars in the vertical or near vertical section of hole to apply the pushing forces required to
apply weight to the drill bit. The project aim is to develop a suite of rotationally powered
tractors that operate as a part of a drill string or completion string utilising the power provided
by string rotation and a drilling motor. This type of tractor has multiple uses in that it could
provide thrust or traction forces to deploy long sections of casing or liner for the completion
of ERD wells: also, they could provide sacrificial mud motor driven assemblies to pull
intelligent well completions through long sections of cased, lined or open hole reservoir
formations. Mud lubricated bearings utilised in a system that can cope with the aggressive
nature of drilling muds and completion fluids and yet still operate effectively require
development. These bearings also need to survive in high pH and elevated temperature
conditions to achieve their desired long life. Innovation is associated with the two key
objectives; the concept of a rotary drilling tractor has never been explored and as such is
extremely innovative. The other key area of innovation is the aforementioned bearing
development that can survive high pH, elevated temperature (up to 2000C), high viscosity and
wear from the ingress drilling muds containing grit, sand & rock chippings. The main benefit
is for producers who wish to explore more remote hydrocarbon deposits. Utilising existing surface infrastructure with the use of rotary tractors will ensure hydrocarbon resources can continue to be extracted in a cost effective manner. Users ultimately benefit